Wireless Intracranial Pressure Monitoring System

ICP measurement and monitoring is an extremely important part of the neurosurgical care for both acute events such as traumatic brain injury (TBI), stroke and cancer patients as well as chronic diseases such as hydrocephalus or benign intracranial hypertension. Current ICP monitoring systems involve a surgical procedure - introducing an intracranial probe through the skin and skull while the external end is connected to a monitor. The benefits of this analogue system are offset by the significant risks of serious, potentially life-threatening, infection of the brain, particularly when the ICP recording is prolonged. It necessitates restricting mobility, particularly difficult for children and elderly patients - two groups commonly requiring prolonged ICP monitoring. Wireless ICP systems remove the infection path. Raumedic Neurovent-P and Christoph Miethke Sensor Reservoir, offer wireless continuous ICP monitoring but use bulky sensors and external readers of high prices that limit their applications.

After 12 years R&D at Imperial College, the team has developed a portable platform technology suitable for ICP monitoring, consisting of an implantable miniature wireless sensor, a battery-powered electronic reader and a small flexible external patch antenna. The currently unmet patient needs and excellent system performance encouraged the team to commercialise the product for the benefit of patients and health care systems. The implantable sensor is made from highly stable crystal quartz and other biocompatible materials used in implants for many years. The sensor is equipped with a thin antenna with minimal risk of complication and works in a licence-free band available in Europe, USA, China and most countries. The unique combination of the technologies allows for small and low profle implant as well as reader antennas. The reader is light weight (120g), battery powered and designed for 12 hours continuous ICP monitoring on a single charge. It is equipped with Bluetooth and GSM wireless interface for data transmission to smart devices as well as healthcare servers. It is also equipped with visual feedback (LED lights) for optimal positioning of the external antenna. A recording regime can changed remotely by the clinical team.

The interrogator hardware and flexible external antenna are ready for use. The project will cover the complete sensor production process, interrogator software modification, conducting animal trial and preparing for the first human clinical trial. Parallel processes will obtain patient input for system ergonomic assessment and level of engagement with the available data and clinical user requirements for defining data presentation and usage.